Using Triple Access Planning to Enhance Urban Accessibility and Connectivity in the Face of Deep Uncertainty (TAP for uncertain futures)

Conventional approaches to mobility planning, based on the forecast-led paradigm, have led to unrealised expectations concerning alleviating problems such as congestion and delivering economic, social and environmental outcomes. Evidence shows plans become rapidly obsolete and lack resilience with regard to future developments. This project aims to improve Sustainable Urban Mobility Plans (SUMPs), addressing both the movement of people and goods, through two significant new considerations:

(1) Triple Access Planning (TAP) - future sustainable urban accessibility can be achieved through the transport system (physical mobility), the land-use system (spatial proximity) and the telecommunications system (digital connectivity); together constituting a Triple Access System (TAS).

(2) Accommodating uncertainty - unpredictable change dynamics such as demographics, economic developments, locational choices, regulatory context, technological breakthroughs, travel demand, and stakeholder behaviour can be explicitly taken into account in the plan, in terms of development and implementation.

This research project is highly collaborative and involves seven case study cities in five countries. Through a methodological approach that sequentially addresses theory, practice, design and application, TAP for uncertain futures guidance will be developed and evolved that complements existing SUMP guidelines. The project will strengthen resilience and adaptiveness in SUMPs by advancing theory and translating it into accessible, state-of-the-art, practical guidance.